Confronting Environmental Melancholia: A Dramaturgical Examination of Environmental Protest through the Making of Verbatim Theatre

This practice-based research challenges the inability of environmental protestors to sustain public support. I propose an
interdisciplinary dramaturgical framework (IDF) for developing verbatim theatre (VT), that uses psychogeography to
analyse the undergirding ethnography. This approach foregrounds the spatial politics influencing protestors and public
alike that are beyond the ambit of testimonial-dependent VT, which thereby limits sympathy. I demonstrate this
methodology through developing VT pieces about Extinction Rebellion (XR).
Criticism of XR has, paradoxically, been correlated with increasing climate anxiety (Conner and Mann, 2021). Psychologists
identify this 'interpretive denial', as symptomatic of trauma (Stanley, 2021). Movement theorists argue this denial is
furthered at protests, in which public spaces are constructed by neoliberal ideologies to occlude private interests, thereby
safeguarding economic activity from subversion (Ruiz, 2017). This theorisation can be extended to theatre, widely
considered as 'public space' (Trueman, 2018).
VT has therapeutic potential to create sympathy between audiences and performed subjects (Madsen, 2018). However VT
practitioner Stuart Fisher (2011) cites mimetic conceptions of trauma as incommunicable in language, to suggest VT's
limitation in using decontextualized testimonies. Combined with the repressive nature of neoliberal public space, this
results in sympathy being further obstructed.
Guy Debord's (1967) psychogeographic technique of détournément challenges neoliberal repression by exposing the
hidden configuration of public spaces (Smith and Katz, 1993). By using détournément heuristically, an ethnography of
protest can develop VT that is both contextualised and challenging; thereby engendering sympathy and shifting opinion.
By undertaking ethnographic research at XR protests, and using an IDF to analyse this data, I will be able to develop VT
performances. These will then be staged for groups with heterodox opinions on the climate crisis, whose responses can
then be analysed. This research advances awareness of the climate crisis and furthers thinking in the fields of theatre and
social movement study.